Cosmo - Cooperation Feasibility Study

Filisia addresses the training, rehabilitation and access requirements of people with additional needs through creative and connected technology. Our potential users are people with medium to severe cases of musculoskeletal, neurological and cognitive disabilities

Our first product, Cosmo, enables users' creativity and engagement through rehabilitation games and
music making. It consists of modular, sensor based controllers and of a software platform with several therapy modules. Each module can be seen as a training programme which helps to improve a specific cognitive or motor deficit.

The proposed project seeks to evaluate potential partners who could accelerate Cosmo’s entry into key target markets.